Solidarity! Engaging Young People in Working-class Movements in the Past, Present and Future

I see this project as an opportunity to facilitate young participants in performing (Butler 2006)
potential history (Azoulay 2019) as a 'form of being with others, both living and dead, across time,
against the separation of the past from the present and history from politics' (2019: 93). The
challenge and the excitement in potential history work are in recognising and advocating 'others'
rights to and in' those histories (Azoulay 2019: 93). This is relevant to this project on several
counts, describing both my role as a facilitator in the youth participatory action research (YPAR),
the participant's interpretation of the Working Class Movements Library (WCML), and the
resources and collections they will produce to engage future users of the library. The project will be
collaborative and co-produced, I will facilitate participants to shape the project according to their
interests and values. As such, it is important to note whilst this proposal contains an outline for how
this project might evolve, it is subject to change and transformation as the collaboration unfolds and
sparks begin to fly.
The academic contribution this project will offer is twofold. In terms of scholarship, I will
generate knowledge on, and analysis of, how young people respond to and orient themselves in
relation to working-class movements, working-class history and politics. In terms of practice, the
project will facilitate learning, and empower engagement with working-class movements of the
past, present, and future, and resources will be produced to facilitate future young people can learn
about working-class histories. Combined, these outputs will demonstrate the growing importance of
prioritising collaboration and engagement with politics in heritage, and the embodied impact of
YPAR. This research will project the voices of young working-class people into the academy and
hopefully demonstrate by example the value and importance of embodied and action-orientated
ontological research in expanding and diversifying the field of heritage.2. Positionality
Given the strong social and political elements of this project, I feel it is important to state my
positionality to indicate my worldview and the social and political context from which I will
conduct this research. I am 29, white, and working class, I am also queer and disabled. I was born in
Sheffield and grew up in Derby so in two Northern cities with similar histories to Manchester. I
went to state school, then art school, and am the second generation in my family to go to university.
I am not religious but am guided by a strong moral compass and a political stance which more or
less aligns with anarchism.3. State of the art
Laurajane Smith's conceptualisation of heritage as "a process of engagement, an act of
communication, and an act of making meaning in and for the present" eloquently underscores the
imperative for active involvement in contemporary contexts (2006: 1). This resonates deeply with
the ethos embodied in the motto of the WCML, "explore the past, change the future". Heritage
studies and the WCML are united thematically by identity, memory, value, belonging, and
collective social, cultural, and political experiences across space and time (See Smith 2006;
Lowenthal 1998; MacDonald 2009; Harrison 2023). With this synergy in mind, I believe my
training in heritage studies uniquely positions me to conduct this research. My academic,
professional, and creative experience in collaborative work and youth work, my own experiences in
youth engagement projects, and my lived experience as a working-class person give me further
unique perspective on this research area. The little published scholarship on YPAR with working-class young people indicates the
limited scholarship on this topic. In the last decade, only 14 texts have been published, only one a
book, the rest in academic journals.